Forecasting the impacts of drought on human-modified tropical forests by integrating models with data

Tropical forests are among the most biodiverse ecosystems on the planet and play a critical role in slowing climate change by absorbing huge amounts of CO2 from the atmosphere through photosynthesis. Yet these ecological powerhouses are increasingly under threat from rampant deforestation and a rise in the frequency of extreme climate events such as droughts. Understanding how tropical forests will respond to these pressures has therefore emerged as a key priority for ongoing efforts to safeguard their biodiversity and the services they provide to society. Working in Borneo - where deforestation rates since the 1970s have been among the highest in the world - this project will explore the extent to which logging tropical forests jeopardises their ability to cope with drought. By combining field experiments with cutting-edge 3D remote sensing technologies and process-based modelling, I aim to uncover how drought impacts the carbon cycle of logged tropical forests: from the growth and survival of seedlings on the forest floor to the dynamics of whole ecosystems across Borneo. In doing so I will shed light on the limits of tropical forests to withstand climate change and develop the tools needed for protecting these ecosystems as we strive to transition towards a more sustainable future.

Potential impact
Who will benefit as a result of this fellowship?

The proposed research will directly and indirectly benefit a range of non-academic stakeholders working in Borneo and beyond. These include (i) regional conservation and sustainable development non-governmental organizations (NGOs) such as the South East Asia Rainforest Research Partnership (SEARRP), the Heart of Borneo Rainforest Foundation and the Roundtable on Sustainable Palm Oil (RSPO), (ii) state government bodies such as the Sabah Forestry Department (SFD), (iii) industry partners that rely on remote sensing technologies for ecosystem monitoring and carbon accounting, including Permian Global, Carbomap and Ecometrica, as well as (iv) the general public.

How will they benefit from this research?

In recent decades Sabah has emerged as an important testbed for international efforts to conserve and sustainably manage tropical forests. This project will directly inform the strategy of conservation and sustainable development NGOs working in the region. For instance, SEARRP and the Heart of Borneo Rainforest Foundation will be able to tailor their conservation and restoration projects based on a better understanding of the resilience of tropical forests to habitat degradation and climate change. Similarly, the project will provide robust data for organisations such as RSPO to refine and enforce its certification schemes for suitable oil-palm production.

The project will also help regional government bodies such as SFD to make complex decision on how best to manage forests in the region to meet multiple (and oftentimes conflicting) objectives (e.g., timber production and carbon sequestration). For instance, the carbon dynamics models developed through this project will allow SFD to refine its annual allowable cut estimates to ensure they are sufficient to support local livelihoods without becoming unsustainable. Similarly, the project will provide critical data to inform decisions on where to set aside land for conservation to ensure the best outcomes for both biodiversity and carbon storage under current and future climate scenarios.

Industry stakeholders also stand to benefit as a result of this project. Permian Global - an investment firm dedicated to the protection and recovery of tropical rainforest to mitigate climate change - will be able to leverage the forest dynamics models developed through this project to improve the carbon stock trajectories that underpin the REDD+ projects they oversee in the region. By doing so they will be able to better estimate their pool of carbon credits and increase their value on the market. Additionally, industry partners that rely on remote sensing data for ecosystem monitoring and precision forestry - including the Edinburgh based Carbomap and Ecometrica - will be able to advance their workflows by incorporating new approaches for fusing repeat LiDAR and satellite data developed through this project.

Finally, this project will provide a powerful platform to raise awareness among the general public on the consequences of land-use intensification in the tropics for biodiversity and climate change on a global scale. Addressing these issues is central to meeting the United Nations Sustainable Development Goals, but these topics can often feel far removed. In this regard remote sensing technologies such as LiDAR and high-resolution satellite imagery provide an intuitive way to communicate the scale and speed at which human activity is reshaping our planet. Leveraging these immersive digital platforms I hope to engage and instil a sense of curiosity in the next generation of scientists, explorers and policy makers.